Operator Algebras of Product Systems

In the 1930s, von Neumann suggested Operator Algebras as an efficient tool for the systematic approach to Quantum Mechanics that connects the viewpoints of Heisenberg and Schrödinger. His vision has evolved to a solid framework for studying reversible transformations by extending representation theory to infinite dimensions, and thus incorporating tools from both Algebra and Analysis.

A central aspect in this endeavour is to identify invariants that can effectively classify the C*-algebra of a group action on a possibly noncommutative state space. Such constructs already appeared in the work of Murray and von Neumann for the classification of factors. Their rich structure has instigated research in its own respect and has inspired many directions in the general theory as they offer important experimental devices for identifying and testing key conjectures.

In the past 30 years there has been a great effort to extend our understanding to irreversible transformations. In the one-variable case this has led to the production of operator algebras related to structures of great importance in Mathematics such as graphs, stochastic matrices or analytic varieties. However much less has been known for more involved semigroup transformations, and only recently the correct model has been identified through the work of many experts. The quantization here is more involved than just an extension of the group-case or the one-variable case. This is not a surprise as the class of semigroups is too vast. Thus new methods need to be invented for a thorough analysis at that level.

In the current project we wish to work in the context of amenable (and amenably controlled) transformations. They form a rather broad class that covers a wide number of previous constructs, for example in relation to abelian lattices and higher-rank graphs. Our main goal is to study the properties of their related operator algebras and thus promote them to a key object in the C*-theory as a source for examples, counterexamples and applications.

There are three fundamental questions at the basis of an effective analysis in relation to Arveson's Programme, Elliott's Programme and Laca-Neshveyev-Raeburn programme, which we plan to pursue here. Those will be investigated during four visits of the PI to international research centres over a period of 16 months.

Potential impact
Mathematical Sciences play a significant role in the UK economy. The Deloitte report, commissioned by EPSRC in 2012, estimated that there were over 2.8 million individuals in direct employment due to mathematical science research in the UK, while mathematical science research generated a direct gross value added in excess of £200 million in 2010. This corresponds to 16% of UK Gross Value Added (£208bn) and 10% of jobs. The report further adds that the direct economic benefits of Pure Mathematics usually come in unexpected ways and after several years.

Operator Algebras have a long history of solid interactions with other fields such as Quantum Physics and Geometric Group Theory, mainly by importing structures for analysis. Nevertheless in recent years there have been surprising applications of Operator Algebras in Number Theory and in Quantum Information Theory. In particular the latter makes an essential use of the theory of completely positive maps and operator systems from 30 years ago.

With the current project we aim to provide an in-depth analysis of operator algebras associated with semigroup transformations. On the one hand we wish to provide a large class of algebras available for producing examples and counterexamples. On the other hand we wish to promote an analytic object as a means for further examination of semigroup transformations by acting on Hilbert spaces, and not just within themselves. Previous research has resulted in the better understanding of higher-rank graphs and higher-dimensional strings in relation to buildings.

The current project aims to have a direct impact to researchers at various stages of their careers. Apart from the academic beneficiaries we described in the previous section we also focus on young people such as PhD students and postdoctoral researchers. During the designed visits the PI will give a number of talks in research seminars and/or in minicourses and promote the subject of research to, and attract the interest of, a wide range of skilled international researchers. The aim is to promote the UK as the best place to deliver high quality research in Operator Algebras and Functional Analysis. In particular the PI will give minicourses on the general theory of KMS-states and their application on Pimsner algebras. He has given a series of talks during the 2019 Erasmus+ Programme and he will compile those into Lecture Notes for the purposes of the project. This will provide an overview of the subject while emphasizing the numerous contributions made in the past 20 years.

Further to that we wish to establish strong links with international research centres. During the visits the applicant will promote opportunities for building a consortium between institutions in the UK and in the Northern Europe. Similar activities have been greatly successful in the past and have attracted a great number of leading researchers through international visits and workshops. The research groups in the UK will benefit from such interactions and mobility of highly skilled researchers.